Power Generation for Exercise Equipment

RowElectric has developed a device that captures the energy expended through the use of exercise machines and in particular rowing machines. The device has been designed to charge a portable battery, whilst at the same time ensuring that the users experience is not altered.

This project will use people-centred design methods to open up the Gym market whilst at the same time support net-zero living by working towards creating micro-power generators out of millions of people that exercise everyday throughout the world.

The project will be centred around the design thinking toolkit from Liedtka and Ogilvie, utilising the fourth phase in their 4xW's model of 'What Works' which is the 'launch and learn' into the real-world stage. The test devices created as part of this project will still be 'rough and ready' but refined and robust enough to withstand real-world testing.

The test devices will be used to test and observe the different ways that Gym users interact with the device and what motivates this set of users and the Gym Owner. This real-world testing will inform the technology within the final product to widen the market from just the home user charging a portable battery to Gyms where grid connected devices are more applicable. This device will motivate people to exercise and reduce their net carbon emissions by capturing normally wasted energy.

The test devices will be retro-fitted to existing Concept2 machines. Customer co-creators will be contacted from an extensive community of interested parties from RowElectric's network. This innovative way of exercising will support the drive to net-zero throughout the UK and the world whilst at the same time support wellbeing and health by motivating people to exercise more. The device will act like a solar panel and so the infrastructure to cope with this is already in place.